Innovation Voucher

A new utterly delicious, speciality muffin range that are naturally good for you! Oh and they just so happen to be gluten, wheat and dairy free. Something children and adults can indulge in without the added nasties. "Who knew sinning could be this healthy?" Suitable for people with digestive disorders, coeliac disease, and anyone else wanting a healthier treat without them even realising - perfect for kids.